Attention Responsive Technology Implementation For Independent Control of the Environment (ARTIFICE)

ARTIFICE (Attention Responsive Technology Implementation For Independent Control of the Environment) is an innovative assistive technology which aids individuals, whose mobility is impaired as a result of disability or age, operate environmental control systems, such as door entry, lighting and multimedia devices, autonomously. The system works by monitoring the individual and the ICT devices in his/her environment. It continuously examines the individual's eye movement behaviour and uses the assessment of steady eye gaze, together with the individual's point of gaze, to determine where in the environment they are looking. Image processing algorithms then determine whether they are gazing at an ICT device and if so then to which particular ICT device they are attending. This information then initiates an interface, configured for the individual, which displays only those controls that are appropriate, both to the user and to the particular device in question. The user can then choose to operate the device via the interface, or not, thereby overcoming accidental device operations. Control information is wirelessly relayed to the device itself. ARTIFICE acts as an enabling assistive technology, with the system fully user-configurable, either by the user or their carer, and is fully able to cater for future technological developments.